Bournemouth University and Yammayap Limited KTP 25_26 R1

To create a data-driven framework to assess market demand and product feasibility, replacing intuition-led decisions. It will streamline SaaS development and later become a consultancy service, supporting business growth and scalability.